The influence of Organicism on Hugh MacDiarmid and Osip Mandelstam: A Drunk Man Looks at the Thistle and Egipetskaja Marka in comparison

My research project aims to compare Hugh MacDiarmid A Drunk Man Looks at The Thistle (1926) and Osip Mandelstam Egipetskaja Marka (The Egyptian Stamp, 1928) in order to demonstrate how Organicism strongly influenced such fragmented, universal and concrete compositions, both born under the same epistemological atmosphere, which gave shape to European Modernism. The research is believed relevant in the studies of Literary Canon since it aims to frame A Drunk Man Looks at The Thistle and Egipetskaja Marka into a broader context, align them to other European expressions of Modernism and demonstrate the unique pattern that deeply merges national literatures.